Examining the behavior of alkali metals under extreme conditions

The research focuses on examining the dynamics of alkali metals under extreme temperatures and pressures. This will involve the design of diamond anvil cells (DACs) by extending existing designs and using computer simulations. Following the subsequent manufacture of these designs, materials will be loaded and experiments conducted at high-energy x-ray sources around Europe. We anticipate that our efforts will enable studies of hitherto inaccessible regions on P-T space using the improved DAC design.